Digital Platform for SMEs­-Sustainability Goals and ESG Strategy

We are supporting Small and medium-sized enterprises (SMEs) in the chemical and materials manufacturing sector to develop and plan their Environmental, Social, and Governance (ESG) strategies. SMEs face several barriers when planning their ESG strategy, such as limited resources, expertise, time, cost of getting consultants, and lack of awareness. We believe that by empowering SMEs to develop their ESG strategy, we can help create a more sustainable and equitable future for all. At an affordable cost, our digital platform will guide step by step and provide SMEs with the tools and expertise they need to develop an effective ESG strategy, mitigate risks, save costs, and identify growth opportunities.